Reduced-order modelling and control of a greenhouse environment to optimize salad production

Recent advancements in robotic and autonomous system for agriculture pave the way toward the realization of autonomous greenhouse where yield could be optimized, and resources reduced. The vast amount of data that can be collect has the potential to encapsulate growers' knowledge into a quantitative, and controllable system, however the exact response of cultivars to environmental change and to diverse sensory input is still elusive.

Within this project, the candidate has the opportunity to work on an advanced glasshouse prototype for precision agriculture. The candidate, supervised by the CDT academic team, will collaborate with a leading UK glasshouse company to:
Collect crop data (of leafy salad) with an unprecedent level of details, and analyse them to reveal the fundamental relationships between crop growth and environmental control.
Derive a novel mathematical model of the greenhouse system, with a generic approach that can be applied for the derivation of other dynamical systems.
Apply modern control techniques to the derived model, to exploit environmental control of the autonomous greenhouse to maximise yield and minimize resources.
The student will be based mostly in Lincoln, and occasionally will visit the company facilities.